LumeBar - a microLED exposure bar for printing and patterning applications

LumeJet is a developer of photonic technology for high resolution digital printing and
patterning of photo-activated coatings. The patented LumeJet Digital Print Head (DPH)
currently uses c. 600 LEDs and proprietary fibre optics. Similar in concept to inkjet, with
moving head and moving media, LumeJet technology has the advantage of being ‘inkless’,
offering faster speeds, higher quality, lower print costs and scalability for large area
applications.
It has become evident from customer engagements that for inline, high-speed printing of
moving substrates a static print head would have significant advantages in a number of
applications. This is similar to page-wide inkjet print heads - but offering the prospect of
clean, ‘inkless’ operation, with no nozzles to block requiring mass redundancy of injectors.
However, this will require the development of print heads with many 1000’s of discrete
micro-LED emitters, at the required pixel size, wavelength and power, together with
focusing optics (micro LENS), electronics, thermal management (TM) and accurate alignment into
a continuous bar. We are calling these novel print bars generically – LumeBars.
Developing LumeBars presents a significant technical challenge at the leading edge of
photonic engineering, but with commensurately large market opportunities. These include
high speed commercial printing, inkless printing of labels and packaging, and patterning of
flexible displays, organic photo cells and other PE applications - all ££Bn markets in doubledigit
growth.
If successful, it is intended to commercialise the LumeBar concept initially with visible
wavelengths (400-700nm), to produce LumeBars for commercial printing applications where
LumeJet is already active, and then IR and UV wavelengths for inkless printing and printed
electronics where market demand has already been identified. We believe that LumeBars will
be an important UK development, as a platform technology with significant global potential.